SHARED (Smart Hydrogen and Resilient Energy Decarbonisation)

Rural communities face challenges in decarbonising heating systems are more vulnerable to climate change impacts and more likely to be Worst Served Customers (WSCs). Decarbonising these areas could increase electricity demand, exacerbating resilience issues, especially for WSC. Strengthening the electricity network in these areas would be expensive and take time, so alternative solutions are needed.

SHARED will explore the potential of low-cost hydrogen production and storage as a solution to improve the resilience of these communities. The project will assess how effective this approach could be and identify the specific needs of rural communities.